Provision of Tier-2 computer hardware and system support from February 2010 to March 2011.

The GRID is the world-wide computing system being constructed to provide the computing power needed to analyse the data being taken with the new large hadron collider (LHC) based at CERN that started running in 2009. This computing power is spread over large central clusters (Tier-1) and based in individual University departments (Tier-2). Hundreds of thousands of computers will be needed. Everything is connected together using the Internet and jobs are run automatically in such a way that the computers are used in the most efficient manner.